Optimised Methods for Multi-Isotope Imaging in Bioscience

Positron emission tomography (PET) and single photon emission computed tomography (SPECT) are nuclear imaging methods used to investigate functional information in the body by detecting small levels of radioactive isotopes chemically coupled with a biologically active agent. Using animals in basic scientific research, PET and SPECT imaging offer a unique opportunity to investigate biological mechanisms in a range of systems including metabolism, cell-tracking, oncology, cardiology and neuro-degeneration.

Currently, nuclear imaging is performed with only a single isotope at a time which limits the biological readouts to a single process. The feasibility of multi-isotope imaging has been explored, however these efforts are invariably on specific isotope combinations using in-house methods and rarely adopt standardised quantification units, e.g. standard uptake values (SUV). Routine applications of quantitative multi-isotope imaging in the support of basic science have yet to be realised due to a lack of protocol standardization and complications in accurate quantification. The proposed research will address these limitations by developing methods which use different isotopes to quantify activity in multiple biological pathways simultaneously, and demonstrate that these methods can be widely adopted across preclinical nuclear imaging facilities. To achieve this a research programme has been designed to:

Use a range of available isotopes to fully characterise the impact of scanner performance and measurements when multiple isotopes are presented
Establish robust, data-driven protocols to inform how multi-isotope imaging can be used
Validate my protocols by collecting meaningful data in three diverse areas of biological research
In recent years there have been significant improvements in global isotope supply, scanner technology, and substantial financial investments towards researching combinational therapies (using multiple therapies in tandem or sequentially to treat disease). This makes the development and validation of multi-isotope imaging methodologies in bioscience timely in terms of capability to deliver, and complementing the current research climate.

To achieve standardisation, protocols will be developed for simultaneous multi-isotope imaging in research by using multiple models of small animal scanners that are available on the market, across two research facilities (University of Hull (UoH) and King's College London (KCL)), to demonstrate the repeatability and robustness of our methods.